DECOYS: Deception Enabled Cyber security for Offshore energY Systems

The project aims to enhance the cyber resilience of offshore renewable energy (ORE) systems by introducing and testing an innovative deception-based cyber security platform. As offshore wind energy infrastructure become increasingly digitised and connected, they also become more vulnerable to sophisticated cyber attacks. These threats can disrupt energy production, damage critical assets, and undermine national energy security.

This project provides a new layer of defence by using cyber deception---a proactive approach that creates realistic decoy systems within the network environment. These decoys mimic key operational technologies (OT) and supervisory control systems used in offshore energy operations, luring potential attackers away from real assets. When an intruder engages with these decoys, the system can detect, analyse, and report the activity early, allowing operators to respond before any harm is done.

This project deploys and tests the ILLUSIONIQ platform in a simulated offshore energy environment in collaboration with key UK partners, including the Supergen Offshore Renewable Energy (ORE) Hub. Through testing realistic scenarios, the project assess how deception technology can help identify and neutralise cyber threats in offshore wind farms and similar installations.

The project is based in the Great South West (Plymouth)---a region central to the UK's marine and maritime innovation ecosystem---and supports its growth as a hub for clean, secure energy technologies. By bringing advanced cyber innovation into the ORE sector, the project contributes to the safe and resilient operation of renewable energy systems, helping the UK meet its net-zero goals.

Beyond the project, the findings support further development and deployment of cyber deception technologies across the broader energy and marine sectors. The project is also strengthen regional collaboration among industry, academia, and technology providers, helping to ensure that the Great South West remains at the forefront of innovation in secure offshore energy systems.

ILLUSIONIQ is able to demonstrate how cutting-edge cyber security tools can be adapted for the specific needs of the offshore environment, ensuring our critical energy infrastructure is protected against the evolving threat landscape.